University College London and Kennedys Law LLP

To develop an innovative Emerging Risk Analytics Tool which will enable client insurers to predict and mitigate emerging risks, through unprecedented access to data-informed knowledge and analytics.